Organic waste in East Africa: Sizing the opportunity for circular economy in Insect Protein for Animal Feed

Mapping of waste availability in East Africa, and analysing this in the context of the substrate required for Black Soldier Fly Rearing to create sustainable protein as part of the circular economy.